LCJ Mountain Farms Ltd - Development of Oat Based Beverage: Proof of Market Study

LCJ Mountain Farms Ltd plans to produce a clean label low GI chilled beverage, created from
its cooked oats that takes inspiration from South American heritage but is produced in Britain
from top quality British oats and sustainable farming practices.
In line with South American tradition, the chilled oat beverage will be marketed as a family
breakfast alternative, consumed by parents and children in the home. The ambition for this
product is that it is also consumed on-the-go; an important point considering 41% of British
employees now grab breakfast on the way to work. These consumers will be the main target
market.
Scaling up production from traditional methods to one that is commercially viable with an
extended shelf life is a key challenge. InnovateUK funds will help stakeholders assess the
domestic market opportunity as well as address the technological challenges involved in the
successful manufacture of such a product. This will involve innovation in terms of system
redesign (milling) and process design (food technology) to help break the current processing
chain.
The current processing chain involves using one of the large UK mills to produce an oat flake;
a key ingredient of the oat beverage. There are significant barriers to entry due to the size of
the mills which in turn limits NPD and precludes any direct provenance claims.
A key milestone of the project is therefore to assess alternative milling technologies for the
product in conjunction with new seed breeding technology (naked and husked oats). If
successful, this innovation would reduce these barriers to entry, open up new markets for
wholegrain cereals and in this case mobilise a specific provenance claim on the product.
Considering this, the product has the following USP –
This product is the only clean label chilled porridge beverage in the UK and with a specific
100% British family farm provenance claim.